Reinforcement Learning with Deep Learning

Advances in RL using deep learning have led to solutions for more complex tasks. There is, however, a need for relatively large amounts of training data. One method to address this issue is to leverage data from different tasks using multi-task learning approaches. The project will take forward this approach to see if this will enable more sample efficient learning and importantly transfer of experience gained on earlier tasks to novel tasks.